Loughborough University and HORIBA MIRA Limited KTP 22_23 R4

To create virtual modelling software for efficient optimisation of dynamic automotive control systems under real world operating conditions.